cybersecurity12

As a growing company we are concerned that our systems and procedures may not be robust enough to cope with current cyber security threats. As such we acknowledge that we require external expertise and believe that funding would help us with sourcing such an expert.